System Optimisation of Non-propulsive energy in Aircraft Taxi technologies and Architectures (SONATA)

SONATA (System Optimisation of Non-propulsive energy in Aircraft Taxi technologies and Architectures) supports Sustainable taxi Operations through development and integration of technology bricks for an On-aircraft, Electric Wheel Taxi System.